The RE-Fab House - Enabling Re-Useable Construction

The RE-Fab project is a building design concept which will allow the efficient construction of houses using sustainable regionally manufactured components. These houses will be efficient in use, adaptable through life, and to a range of styles including the differing building styles exhibited in different geographical areas. In addition they are designed for de-construction and re-use at end of life, allowing a range of ownership and cost options, and reducing future resource use by the building industry.